The Future of Unpaid Work: AI's potential to transform unpaid domestic work in the UK and Japan

The "Future of Work" has attracted much attention in recent years. Significant efforts are directed at understanding the implications of new technologies for the future of employment and training. In contrast, the future of unpaid domestic work has received little attention. This is although working-age adults in the UK spend about 56% of all paid and unpaid work time on household and care work; the figure for Japan is 38%. AI-powered technology replacing human labour in domestic tasks can potentially free up large amounts of time for men and women of all ages. It also has the potential to make the time spent on the domestic work that is hard to automate, or that people want to do themselves (e.g. interactive childcare or eldercare), more efficient and help consolidate it into fewer episodes. This project will bring unpaid domestic work into the discussion of AI and the future of labour and assess its implications in two socially and culturally quite distinct countries.
To do this we will consider multiple factors that will influence the diffusion of AI-powered time-saving domestic technology in three distinct Work Packages (WP). In WP1 we will first evaluate the technological likelihood of automatibility of domestic work tasks using a grid of around 50 such tasks identified in the UK Time Use Survey 2014-15, to which we will apply a modified version of the widely used Frey-Osborne approach to measuring automatibility. We will then use an expert panel to assess how quickly AI-powered domestic technologies will become not only technologically possible, but also affordable for households.
In WP2 we will address social factors affecting the adoption of intelligent machines at home. We will first analyse the case of shopping, commonly carried out offline or online with the help of AI-powered apps. UK and Japan are global leaders in e-commerce, making online shopping in these countries a good test case to analyse how performing a household task with AI-powered technology may differ from performing it without it. How does AI-powered technology affect daily time use and the rates of participation in the activity by different members of the household? We will then carry out an experimental vignette survey to evaluate the acceptability of outsourcing a range of domestic tasks to AI-powered technology. Our vignettes will describe a fictitious family situation in which a given domestic task is performed. Across the vignettes, we will randomly vary a number of core factors such as type of task, family income, who performs the task etc. The vignettes will be supplemented by survey questions asking how decisions to adopt domestic technology are made when family members disagree about it.
WP3 involves simulations of likely changes in unpaid work time for men and women of different ages using the methodology used in National Time Transfer Accounts (NTTAs). NTTAs use time use data to show how people of different age groups and gender produce and consume time spent for various kinds of unpaid work in households, estimating net time transfers between such groups on the national level. We will estimate future scenarios of domestic task automation and evaluate future time transfers across genders and between generations in UK and Japan factoring in expected population change and automation. We will rely on automatibility, affordability and acceptability scores developed in WP1 and WP2. We will also develop a scenario in which automation of domestic tasks will result in changes similar to those brought about by AI-powered shopping technology as analysed in WP2.
Our analysis will bring invisible domestic labour that today is largely performed by women into the "Future of Work" debate. It will enrich our understanding of how time, the scarcest resource we have, will be influenced by AI-powered technologies at home.

Potential impact
Relying on AI-powered technology to replace or facilitate domestic work will reduce the amount of time spent engaged in domestic tasks, and it is anticipated that this will affect woman more than men, given the current gender inequality in the time invested in household tasks. On an individual level, changes in the patterns of domestic work participation may lead to improvements in an individual's quality of life. On the macro level, outsourcing domestic work to AI-powered technology may restart the stalled gender revolution in the domestic sphere, and alleviate the problems associated with ageing societies. This project aims to provide concrete predictions about the ways in which automation in the home will unfold.

We believe that our research has the potential to impact policy in the areas of labour regulation, social care and gender equality, and therefore is of interest to NGOs, research organisations and policy makers operating in these spheres. Technological innovation is initiated and designed by men, and marketing focus-groups are similarly male-dominated. Through the dissemination of our research we intend to make the female voice heard, especially as females are ordinarily the primary home-makers. Consequently, we anticipate that our research will lead to corporate practice change, particularly in the areas of product design, marketing and distribution.

Though our project team members are based in the UK and Japan, it is hoped that we will be able to extend the reach of our impact beyond these countries and into Europe, where Hertog and Lehdonvirta have collaborative networks of academics and research professionals, as well as contacts with regional NGOs. Hertog's and Lehdonvirta's contacts within the European Commission and the International Labour Organization may be open to receiving presentations and this may pave the way for more widespread dissemination activities throughout Northern Europe. Nagase and Hertog also have extensive contacts with academics, policy-makers, and research think-tanks in East Asia, and therefore there are impact possibilities therein also.
Finally, our findings have the potential to impact the product strategies and research outlook of AI and technology companies by highlighting the impact of economic and social factors on domestic AI adoption.

Our pathways to impact are explained in attached documentation, but in summary we intend to:
- Create an impact focus group comprised of gender-balanced corporate, policy and domestic actors, to advise on the execution of impact activities, help direct the tone of policy brief materials, and to act as a sounding board for proposed pathway activities.
- We will run a number of workshops with NGOs, policy-makers, research organisations and corporate representatives to disseminate our research. These workshops will have evaluation measures built into their composition (see pathways attachment for details).
- Table-top workshop events will be held with local pre-university students, with female students particularly targeted, to instil career aspirations in STEM fields and raise awareness of gender-based technology issues.
- Engage with social media and press to raise awareness of findings and issues to general, non-specialist audiences.